Vehivavy Miralenta (Empowered Women)? Re-imagining Empowerment and Development in the lives of Malagasy Women

Vehivavy Miralenta (Empowered Women)? Re-imagining Empowerment and Development in the lives of Malagasy Women